Personalised Medicine through Learning in the Model Space

In order to achieve the goal of truly personalised healthcare and disease treatments tailored specifically for each individual patient, we should be able to understand why a disease appears or progresses, how does it happen, where it would happen and in how long this will happen. It is not an easy task.

Mathematics is playing an ever-increasing role in the area of health and medicine, through the use of predictive modelling, statistics, and virtual simulations. Such mathematical tools are becoming invaluable in testing the feasibility of therapeutic procedures and medical devices prior to clinical trials. Furthermore, over the coming years computer models coupled to patient-specific diagnostics will be used in real time in the clinical environment to directly advise on treatment strategies.

Given the wealth of (many times) disconnected biological, epidemiological and environmental information on a disease and adding on top of this the multiple paths that we as individuals can follow (a change in lifestyle, a geographical change, etc.) and our own individual characteristics (genes, anatomy, weight, age, etc.) it is not surprising that personalised models are difficult to achieve. There is data, information and knowledge that we must be able to connect via mathematical approaches in order to represent the mechanisms of the disease and the unique journey that we all follow. From a modeller's perspective, this is an incredible conundrum: what is important/ what is not? how do I formulate the cause-effect relationships with this disparate data if I don't understand how one risk factor or variable relates to another?

The aim of this project is to be able to 'guide' the modeller from the data and to provide personalised models for diagnosis and treatment. Starting from an already existing (partial) explanation of the disease constructed in a mechanistic mathematical way (explanation-based or hypotheses driven), the information should lead the modeller. In order to do this in a systematic way, we propose that the information will be built into so-called "data-driven" models: i.e, models that fit the data but don't explain why. These "data-driven" models are "intelligent": they learn from the data and information that they have. If these "data-driven" models could learn in the same space that the mechanistic models try to explain, there is a possible path of common understanding of these two approaches that could potentially exist. And this is the path that we intend to explore and define.

The different levels in personalised medicine that will be considered in this project are the following:
- Cell & organ level: in the context of this project, with 'cell & organ level' we mean the behavior of individual cells (cell level), the joined behavior of all cells in a tissue (tissue level) and the combined behavior of the tissues in an organ (organ level).
- patient level: with 'patient level' we mean the properties and processes of organs and patients, part of which can be observed through online monitoring, visual inspection, therapy records, etc.
- care level: with care level we mean the whole of actions of nurses and doctors, the behavior of the support systems, the applicable guidelines and policies, etc. which are external to the patient but have a significant impact on his condition.
The developed methods will allow one to perform the following prediction and inference tasks:
- Assessment of risk of a range of potential complications.
- Early warning for and diagnosis of such conditions.
- Simulation of effects of possible treatments for individual patients.

Potential impact
This project directly addresses the strategic priority of novel treatment and therapeutic technologies by developing new patient-centred model-based predictive and diagnostic tools. It will have an impact on health and quality of life by allowing personalised healthcare for chronic health conditions. In Great Britain, around 17.5 million adults may be living with chronic disease, 45% of those will suffer from more than one condition. 80% of GP consultations relate to chronic disease and patients with chronic disease and complications use over 60% of hospital bed days. Chronic disease costs the NHS £7 for every £10 spent on patient care and the incidence of chronic disease in the over 65s is predicted to double by 2030; the potential social and financial impact of reduced medication, reduced unplanned admissions and reduced hospital stays is clear. Programmes of work on early intervention in both physical and mental health conditions and modelling processes that accurately categorise patient health states would enhance efforts to detect illness at the 'sensitive' period in the evolution of the disorder. Our system will aid clinical decision making in our increasingly overstretched healthcare services.

The potential beneficiaries of this work encompass academia, clinicians and patients; delivering substantial mathematical novelty while also being of high clinical value. This will be achieved in a highly multidisciplinary and complementary team across several institutions that specialise not only in cutting edge methodologies but also in solving real clinical problems. While we will perform the ground work in the context of two exemplar applications, the general methodology has the potential to serve a broad range of clinical (or indeed non-clinical) applications.

To achieve impact, we will exploit our local links across our institutions, enabling us to foster strong collaborations between the mathematical, machine learning and clinical communities. These collaborations are vital to ensure the translational value of this work. Clinicians will be involved throughout the whole project, from the early phases (including collection of the appropriate data), through the refinement of mechanistic models and learning methods in the model space, up to the evaluation of the overall system. Specific translational links include the University of Birmingham's links to the Queen Elizabeth Hospital and UCL's collaboration with University College Hospitals.